Community Response Platform

**What we are doing**

We firstly want to create the infrastructure to make it easy to get community-based assistance to those who need it. We know that many people are keen to help during this time and with many non-key businesses facing downtime, there is a volunteer workforce that is largely untapped. Facilitating a national response to this is challenging and can become fragmented. The project is about creating a standardized way of connecting hyperlocal volunteers with vulnerable individuals and those who are self-isolating to enable not-for-profit services such as essentials shopping and prescription delivery. We also want to assist supermarkets by crowd-sourcing food deliveries enabling people to stay home and save lives.